Developing dry coating process for fabricating Li-ion battery electrodes

Rechargeable lithium-ion batteries (LIBs) are the most mature energy storage technology to meet the requirements for electric vehicles (EVs) for decarbonizing the transportation system and relieving environmental pollution associated with burning foil fuels. Cost reduction in manufacturing LIBs will enable wider adoption of EVs. The current industry adopts a conventional wet coating process for manufacturing LIB electrodes, which involves the use of hazardous and expensive organic solvents and the subsequent energy and time intensive drying process. This project will drive the development of a
new dry coating process to eliminate the use of organic solvents and drying process in manufacturing next-generation LIBs. Furthermore, artificial intelligence methods will be applied to unravel the relationships between materials properties, manufacturing parameters, and battery performance.